Digital Parenting and Youth Online Behaviour: Evidence from Two Decades of UK Data

Digital technology use among young people has become a central concern for academics, policymakers, and the media. "Insufficient protection of minors" is the third-highest concern among adults regarding digitalization's impact on European societies, according to the Digital Decade Eurobarometer 2024 survey. In response, governments worldwide are implementing policies to make children's digital lives safer, often explicitly or implicitly requiring parents to monitor or restrict their children’s digital activities. Examples include South Korea's "selective shutdown policy" and France's "Studer" law, which mandates all internet-connected devices marketed in France to offer parental control functionality. Private companies have responded by developing parental controls that allow parents to restrict or monitor children's online activities. The increasing expectations and reliance on parental ability to support their children’s digital lives is happening at the same time as parents are expressing concerns about their children’s digital lives, their own ability to offer support, and the difficulty of finding reliable advice and support in these matters.
Before we develop policies and regulations that rely on parents, it is crucial that we have robust evidence about the relationships between parental digital mediation and children's digital skills and online behaviours. However, the relationship between parental mediation and children’s online behaviours remains an important gap in the research literature and current discourse. This project addresses the gap by analysing Ofcom's Children’s & Parents’ Media Literacy Tracker Surveys (2005-2024) to investigate associations between parents' digital skills, attitudes, and mediation strategies, and their children's digital competencies and online choices.
Our project aims to:

Map parental digital mediation practices, their children's media literacy and associated behaviours, and the associations between the two.
Analyse how these relationships vary across different sociodemographic groups, including minorities.
Track changes in these patterns over time in the UK.
Provide evidence-based policy recommendations that can feed into policy discussions on children’s online activities and safety.

The project will deliver three key benefits. First, it will create a comprehensive description of associations between parents' rules and children's digital knowledge and behaviours, enabling more targeted explorations in the future of the potential links between particular parenting practices and children's digital outcomes. Second, it will identify vulnerable groups where children engage in suboptimal online behaviours and parents struggle to provide adequate support. Third, it will inform more nuanced policy and industry approaches that move beyond simple population-wide restrictions and parental controls, and explicitly aim to foster children’s digital resilience, self-regulation and agency.
By examining how parental oversight and mediation strategies are associated with children's online behaviours across different social groups, this project will provide essential insights for policymakers, educators, and technology companies working to create safer and more enriching digital experiences for young people.